FORENSIC: Fast and Autonomous Platform Anomalies detections in Cyber Physical Systems

Market Need:

Critical systems, such as the power grid, autonomous transportation, process control, and IoT systems, are examples of cyber-physical systems (CPS). Such CPS are liable to be attacked by malicious agents who can compromise the sensor measurements used to control them. Nevertheless, industries still rely on traditional software-based security mechanisms to tackle attack scenarios. A recent survey found that the current cybersecurity strategy would likely be outdated in two years because the mitigation actions generated are usually generic and difficult to put into context for mission-critical CPS.

Solution:

FORENSIC is a hardware-based solution that rapidly and autonomously monitors the health of the systems by collecting hardware data that are hard to compromise for threat detection. It utilises innovative technology to raise an alert for anomalies, if it observes deviations in the system's health. In addition, it is quicker, cheaper, and less power-consuming than its rivals. The system detects any operational changes in the systems iteratively and autonomously when an attacker might reach the critical component of the system by comparing the runtime collected data with "known good" baseline data.

Target Markets:

UK-based smart manufacturers and critical infrastructure providers
Automotive and healthcare
Security solution providers within Industry 4.0